MyKey: Enabling Faster & Safer Access to Mobile Services

Mobile phones have significantly increased in numbers and capabilities in the recent years. Communications aside, they have also become a digital portal for accessing and utilising a wide-range of services on the go. The transfer of services/apps from traditional PCs/desktops to mobile devices is accelerated by increased service accessibility and user convenience. The mobile feature of these devices has also inspired a whole range of new apps/services e.g. location-based searches, navigation apps, QR/bar code scanners, and mobile payments.

Although the benefits of smartphones and mobile services are clear, the associated risks (due to increased exposure and the portable nature of these devices) are relatively less publicised. Pins & passwords are commonly used for user authentication / access control. They are simple and intuitive but admittedly not so easy to use and apply effectively (i.e. there lies much inconvenience in setting and managing strong passwords). Multi-factor authentication protocols aim to improve on this with an added layer of protection – often relying on an additional item to be carried (e.g. a security token) or presentation of a personal feature such as a facial scan, fingerprint, or vocal reading. There is increasing discomfort in the use of such second level authentication protocols; mainly due to their additional physical effort and/or privacy implications.

MyKey is a new second-layer authentication service, for mobile devices, that is physically and memorywise effortless – this means you do not need to memorise any phrases, carry any additional devices, or indeed perform any extraneous actions such as swiping your finger, reading sentences, or scanning your face. MyKey uses behavioural signatures to authenticate access and protects user privacy by scrambling sensitive data on user device (before transmission to the server). When a trusted user interacts with the device, MyKey can detect this and grants access. When an unknown party accesses the device, MyKey detects the change in behaviour, locks the device and enforces additional security checks to ensure authorised access.

MyKey helps users to adopt and use mobile services in a safe, secure, and convenient manner, while at the same time imposing tight security checks and controls on the unknowns and strangers who attempt to access a device or its services. MyKey accelerates business via mobile technology.